The Deadgood Rug App

"The Deadgood Rug App," is poised to disrupt the custom rug and carpet design industry. This AI-powered tool is specifically crafted to enhance the commercial interior design process, enabling architects and designers to create bespoke, high-quality rugs that perfectly align with client specifications and current trends. The app's advanced features will automate the design workflow, offering a seamless transition from concept to final product, significantly reducing lead times and fostering greater creative expression. "The Deadgood Rug App" will address critical industry challenges such as miscommunication, inconsistent quality, and the demand for personalised design solutions,

We are thrilled to have already received positive feedback from industry professionals who have experienced the benefits of our innovative approach firsthand. Oktra, an esteemed design and build firm, recently used a manual iteratio of our service for a project, resulting in a bespoke rug that exceeded expectations. Impressed by the efficiency and quality of the process, The client remarked, "You're a victim of your own success -- another bespoke rug request please!" This testimonial underscores the demand and potential for our tool in transforming custom rug and carpet design, reinforcing our confidence in "The Deadgood Rug App" as a game-changer in the industry.